Reducing Emissions by Accelerating the Shift to Low Carbon Transport in Heavy Rail Freight

This project will demonstrate the feasibility that hydrogen and low carbon gas can be used to dual fuel freight locomotives. This approach will generate sufficient power to meet operational requirements and provide a first stage deployment of low carbon energy from which a transitional road map, to deploy hydrogen fuelled locomotives in future, using low carbon multi-fuel as a transition technology. It is proposed that this will deliver a demonstration of a Class 66 running on hydrogen, a hydrogen gas blend or biomethane with low emissions across the drive cycle, particularly at idle where rail industry air quality issues currently exist. This project is led by Clean Air Power GT Ltd with support from Freightliner Group Ltd, Network Rail, RSSB, Tarmac, Flogas, University of Birmingham and Carrickarory Consulting Ltd.